Political Miracles in Long-Nineteenth-Century British Literature

My PhD dissertation will explore how British novelists and poets of the long
nineteenth century drew on religious and philosophical discourses of the
miraculous to think about political activity. For authors such as Blake, Austen,
Tennyson, and Eliot, it contends, ordinary people could bring about political
miracles: improbable irruptions of new possibilities that sustain collective life
and the literary worlds concerned with it. Halfway through Vanity Fair, for
instance, the extraordinary occurs. Amelia Osborne gives birth to Georgy,
who takes the place of his slain father: 'What a miracle it was to hear its first
cry! [... H]ow love, and hope, and prayer woke again in her bosom as the
baby nestled there'. My project begins with this link between one's having
been born a unique person and one's capacity for transformative political
action. Drawing on treatments of miracles as signs of the contingency and
hidden potentials of collective life, I shall ask how novelists and poets
imagined the disjunctive reproduction of the political order from below, the
pre-political commitments citizens tapped for the same, and the revolutionary
impossibilities these citizens' political miracles manifested. My dissertation
will, first, propose a new theoretical-historical account of political action as
miraculous rupture and, second, show how the migration of this form of action
into literature reciprocally affected literary form. I hope to revitalise readings of
long-nineteenth-century British literature by recovering the excitement of
politics, its unexpected reversals and wondrous new possibilities, in terms of
the ultimate, theological stakes of collective life.